PLYTIME Learning Online MVP

PLYTIME Learning is a full-service tutoring marketplace designed to help 1-to-1 tutors, parents and students from all backgrounds, to be their best

PLYTIME Learning aims to deliver the most effective tutoring solution at the lowest possible cost - our mission is to reduce the cost of private 1-to-1 tutoring to as close to zero as possible